Topics in mirror symmetry and symplectic topology

Elliot's project is about developing techniques to prove nondisplaceability for Maslov 1 Lagrangian submanifolds when Floer theory breaks down. He is investigating the idea of using superpotentials of nearby continua of nondisplaceable Maslov 2 tori.